Modelling the genetics of Major Depressive Disorder using zebrafish as a replacement for rodent models.

the overall aim of this project is to investigate the genetic component of Major Depressive Disorder (MDD) using zebrafish. More specifically, my project assesses the effect of mutations in genes associated with MDD from human studies on behaviour, whole brain function and other structural and biochemical assessments in zebrafish. My project aims to showcase zebrafish as a replacement for rodents in MDD research, or alternatively as an approach to pre-screen gene candidates in post-genome wide association studies (GWAS).
Previously in the lab, stable mutant zebrafish lines were generated for 4 different genes that were identified from the largest MDD GWAS at the time. I will assess some of these lines for their suitability to model MDD related phenotypes. Additional gene candidates are chosen from a new GWAS and studied using an F0 crispant knockout method where 3 specific guide RNAs per target gene are injected into embryos to induce a >90% biallelic knockout that allows the fish to be studied at F0 stages. The avoidance of creating stable mutant lines is in line with 3R principles.
The mutants are then run through a behavioural pipeline that assesses general locomotion, anxiety, social interaction and cognition utilizing the Zantiks system with protocols for these assays already existing in the lab. General whole-brain activity will also be measured at this stage. Behavioural assays to assess sleep and futility-induced passivity will also be designed, optimised, and added to this pipeline. For mutants that show significant behavioural or functional phenotypes, more in depth biochemical assessments such as measuring mRNA, BDNF or interleukin expression levels can be performed. Finally, there is also a potential to see if current anti-depressants or novel compounds can rescue any observed phenotypes in the behavioural pipeline.